Impact of developmental experience on spatial hearing in noisy environments.

How is our ability to listen in everyday noisy environments shaped by early life experience? Can we use this knowledge to transform how we diagnose and treat a very common childhood disorder? Could a better understanding of the brain help us make phones and hearing aids work better in noisy environments?

In the UK alone, 11 million people currently suffer from hearing loss. 80% of children also experience periods of hearing loss during development. In noisy classrooms, children can locate and separate different sounds if they come from different locations, which makes listening to the teacher easier. Hearing loss impairs this important skill and can disrupt normal development. These impairments can persist even if normal hearing returns. Impairments can also occur if a child merely experiences a recurring hearing loss in one ear. This is often caused by 'glue ear', one of the most common diseases in children. Currently, however, we do not know what changes in brain function produce these impairments. We also know very little about how the developing brain is affected by different environmental sounds, particularly in children who may be already vulnerable because of hearing loss.

Using virtual reality techniques, I will test ferrets and humans while they detect, locate, or separate sounds coming from different locations. I will ask how performance is affected by a history of recurring hearing loss and correlate behavioural performance with measures of brain function. I will perform these experiments during periods of both hearing loss and normal hearing, and ask:

(1) what are the immediate effects of hearing loss?
(2) does the brain adapt to hearing loss over time?
(3) can hearing loss produce problems that persist even if normal hearing is restored?

I will also ask how different environmental sounds shape the developing brain, and whether different types of hearing loss produce different results. In ferrets, I will turn different parts of the brain on and off to see which parts of the brain are important for behaviour. This will tell us whether parts of the brain learn to perform different functions following hearing loss. To assess the relative importance of early experience, I will also test patients who experienced hearing loss as adults or children. I will then ask whether the brain is more vulnerable (or adaptive) during the early years of life.

In recent years, artificial intelligence has advanced enormously by building machines that learn through experience. This includes machines that learn to locate sounds in noisy environments. I will ask what happens if I give these machines a recurring hearing loss during their learning phase, and compare the results with ferret and human behaviour. This comparison will highlight the relative strengths and weaknesses of biological systems, which may help us build smarter machines (e.g. phones and voice-activated devices).

By understanding how the brain adapts to hearing loss, we may be able to design better hearing aids and implants, and better train people to use them. By identifying changes in brain function that produce impairments, we may also better prevent, detect, and reverse these changes. In young children, it is difficult to identify complex hearing problems, such as separating sounds in space. Detecting changes in brain function might therefore help us identify problems earlier and decide whether a particular child will benefit from surgery.

In the future, patients could use the internet to access the tests that I will develop in their own homes. As the number of older adults grows, and the demands on audiological services increase, online tests will become increasingly important. By collaborating with engineers, and two of Europe's leading centres for hearing research and treatment, my long term goal is to help to bring this about.

Potential impact
Effects of Hearing Loss on Listening in Noisy Environments

During development, intermittent hearing loss is often caused by 'glue ear', one of the most common childhood disorders (experienced by 80% of children). In some children, this derails auditory development and disrupts spatial hearing, making it difficult to listen in noisy environments, even after normal auditory inputs are restored. Currently, however, it is unclear why some children are more vulnerable than others, with variability in hearing loss and environment potentially important factors.

By manipulating these factors and measuring their effects, the project may help predict which children are at heightened risk of abnormal auditory development. It may also point toward environmental (or acoustical) interventions that mitigate this risk, and help inform clinical decisions relating to surgical intervention. Some spatial hearing problems are currently identified using language-based tests available in only a small number of languages. The project will improve diagnosis by developing non-invasive electrophysiological tests, and virtual reality hearing tests that, crucially, do not rely on language skills. These will be guided by animal studies that link similar tests with the pathological effects of hearing loss on neuronal populations. A better understanding of the underlying pathophysiology will also inform virtual reality 'brain training' interventions that seek to reverse the problems caused by developmental hearing loss.

End-users of this research include clinicians and patients. Spatial hearing is not tested as part of routine clinical management, so problems are under-diagnosed. This is also true of many other patient groups, which would equally benefit from new tests/interventions (including patients with otosclerosis or unilateral hearing loss, also studied by the project). In the short term, the project will make hearing tests available via my website. In the longer term, commercial versions could be marketed by the private sector (audiological companies, games developers), and could support the emerging field of tele-audiology (remote delivery of audiological services).

Machines and Learning

In the UK alone, 11 million people currently suffer from hearing loss, a number that is expected to increase by ~40% over the next 15 years. In an ageing population, one further concern is that hearing loss is a key risk factor for dementia. Although hearing aids and cochlear implants are helpful, current devices do not work very well in noisy environments. Similarly, whilst machine hearing systems are crucial to many new technologies (e.g. phones, voice-activated devices), the brain often out-performs many state-of-the-art machine systems under real-world conditions.

By understanding the neurophysiological learning mechanisms that enable the brain to listen in noisy environments, the project will help identify biologically-inspired solutions for machine hearing systems that learn (including next-generation hearing aids that learn to work with one another using wireless technology). This knowledge could be used to design clinical devices that better exploit the brain's capacity to learn: instead of approximating normal hearing, devices could provide whatever inputs the brain can learn to use best. It could also inform the design of 'brain training' games that accelerate adaptation to hearing loss or clinical devices.

End users of this research include companies that manufacture hearing aids, cochlear implants, phones, and voice-activated devices. Audiology companies, games developers and clinical services would be able to use 'brain training' interventions informed by auditory neurophysiology. Although this impact is long-term, sound files that simulate the effects of prototype machine-hearing systems could be made available via my website in the short term.

For Knowledge Exchange/Skills Development, see academic beneficiaries